NSFGEO-NERC: How well can we constrain past changes in ocean heat and freshwater content?

Overview
The ocean absorbs more than 90% of the excess heat associated with the Earth's Energy Imbalance and therefore regulates the rate of atmospheric warming. Local changes in both heat and freshwater content of the ocean regulate the spatial patterns of sea level change and have important implications for marine ecosystems. While a better understanding of past and future changes in ocean heat and freshwater content is important for the health of our planet, economies, and communities, our ability to quantify these changes is limited by the sparsity of the available observations. We propose to develop pioneering new estimates of monthly ocean heat and freshwater content changes from sparse in situ observations applying mapping methods that have been optimised using model-based synthetic observations. We will then use this information to constrain new projections of future sea level and surface temperature rise. Our results, including a universal framework to objectively evaluate mapping methods, will offer new insights relevant for a range of applications and variables, including: studying changes in regional temperature, salinity, and sea level; monitoring of the global ocean heat uptake and the global water cycle; forecast system evaluation and development. This project builds on MapEval4OceanHeat, an initial community effort that has demonstrated the potential for our methods and ability to work effectively with international collaborators.
Intellectual merit
Advances in autonomous profiling float technology have revolutionized the way we can observe the global ocean, yet the nominal spatial sampling (100s of km) remains sparse compared to the energetic ocean lengthscales (10s of km). Therefore, mapping methods are needed to transform sparse profile measurements into an estimate of the three dimensional ocean state. Mapping uncertainty and Expendable BathyThermograph (XBT) bias correction uncertainty remain the two largest components that confound our knowledge of ocean heat content change. We will advance the science on these two aspects of ocean heat content reconstructions and consider the implications for: (1) total ocean heat uptake, with a view to better constraints on past radiative forcing and projections of future surface temperature and sea level rise; (2) our ability to constrain and understand regional heat and freshwater changes (including extremes) and implications for sea level changes. We will develop a novel framework to assess a wide range of mapping methods used to re-construct ocean fields from available in situ observations (and, in some cases, satellite data) and use this information to develop an optimal mapping approach. Also, we will provide insights on the leading dynamical mechanisms for observed changes in heat and freshwater content.
Broader impacts
Our proposed project will advance knowledge on the ocean's response to radiative forcing of the Earth’s system, modes of variability, Earth's energy and sea level budgets, changes in the global water cycle, and provide new projections of future changes that support policy and decision makers. Our improved estimates of historical ocean heat and freshwater content changes will be used to constrain projections of future surface temperature and sea level rise, to study ocean variability and the associated impacts on communities and ecosystems, to improve initial condition estimates for seasonal-to-decadal forecast systems, and to evaluate and improve numerical models. Best practices identified here for mapping methods can apply to mapping of other ocean and environmental variables in the future. Using outputs from the project, we will create educational activities for undergraduate to graduate classes: these hands-on activities will enhance students’ engagement focusing on societally relevant ocean observations and providing an opportunity to learn about state-of-the-art statistical methods and their scientific application.